Property flood resilience database (PFR-d)

This project will develop a Property Flood Resilience Database (PFR-d), which will combine environmental datasets on flood risk with resilience measures undertaken. The project is innovative as the PFR-d is a gap in the market, or a 'missing piece of data' for insurers that could assist in providing more appropriate pricing for risks in high flood risk areas, or where properties have suffered repeat flooding events. The partners, BRE, AXA and Mapflow, are key players in flood resilience. The project will use existing datasets including flood risk information in the form of maps and exposure zones and data held by insurers on flood risk across the UK. A prototype PFR-d will be developed through the research, which will encompass the framework for the PFR-d (combining existing datasets with the new PFR-d). The project will also include dissemination and awareness raising activity amongst the insurance and flood resilience sectors. The development of the PFR-d will allow the resilience of buildings to be increased by encouraging investment in the Property Level Protection market and flood resilience measures by homeowners and businesses.